Development of Infrastructure for AI deployment in Healthcare Sector

Arithmia is developing a cloud-based infrastructure designed to accelerate the deployment of artificial intelligence in the UK healthcare sector. Our platform enables secure, scalable, and interoperable AI solutions for diagnostics, patient monitoring, and clinical decision support. By addressing critical infrastructure gaps, our innovation supports faster adoption of AI in healthcare, improving patient outcomes and operational efficiency. This project will help unlock immediate commercial opportunities through partnerships with healthcare providers and digital health companies. With support from Innovate UK, we aim to drive economic growth by creating high-value jobs, enhancing the UK's leadership in AI and healthtech, and contributing to a more resilient and technology-driven healthcare system.